Food Industry Laser Mediated Sealing (FILMS)

The FILMS project aims to improve the sealing of ready made meals, particularly chilld foods through the use of laser sealing technology. THis approach replaces existing heat sealing approaches and offers both greater flexibility and much lower energy costs. However, of more significance to the end customer is that the process will deliver more securely sealed food packs (less premature food wastage) while also providing a consistent peelability. The project partners are Marks and Spencer, Proseal, R U Robots and the University of Lincoln.